Next generation offshore wind turbine monopile foundation installation drill.

LDD will develop the next generation of wind turbine installation drilling equipment supporting a reduction in the Levelized Cost Of Energy (LCOE) for fixed offshore wind.

Offshore Wind Developers are planning for bigger and more powerful wind turbine generators, requiring much larger steel monopile foundations to support increased design loads. LDD in consultation with Offshore Wind Developers has identified that the world's current drilling capacity, including LDD's own designed and built drilling equipment, is insufficient to drill these new larger foundations, efficiently and economically.

LDD will use its in-house design capability, coupled with market leading drilling experience and adoption of new, applicable and complementary technologies, to develop a drilling system to facilitate the installation of the next generation of offshore Wind farm.